UCL Core Equipment 2024

This is a proposal for investment in equipment to benefit researchers in at least 20 UCL centres and departments across six faculties. It will support researchers with cutting-edge equipment to progress UCL's vision to transform how the world is understood, how knowledge is created and shared and the way that global problems are solved. Across the portfolio of equipment requested the items fulfil the EPSRC objectives of "benefit multiple users in one or more departments", “invest to save activities"; and “providing demonstrable benefit to early career researcher and doctoral training activities”.
Governance of the Core Equipment funding is provided by grant holder Professor Geraint Rees, UCL Vice-Provost (Research, Innovation and Global Engagement), and through relevant UCL Faculty structures.
The requested UCL equipment items are:
Item A: Transformative high-resolution 3D prototyping: beyond photonics and proof of concept;
Item B: Immersive VR Lab Upgrade;
Item C: Customized probing system for the characterization of electronic devices in controlled atmosphere and temperature;
Item D: Oligonucleotide Synthesis Capacity at UCL;
Item E: Ultrafast fluorescence lifetime spectrometer.
The Project Co-Leads are academics and research technical professionals acting as leads for each requested item, and will be responsible for managing the equipment locally, ensuring that benefits are realised and progress made against the objectives of the EPSRC call.
Benefits will be realised in areas such as: Sustainable Manufacturing, Engineering for Healthcare, and Microfluidics (Item A); Virtual Reality and Mixed Reality Systems (Item B); Neuromorphic Devices, Semiconductor Nanostructures, and Silicon-based Integrated Optoelectronics (Item C); Synthetic Biology and Biochemical Engineering (Item D); Design of New Materials, Imaging Tools and Green Chemistry (Item E).